The University of Liverpool and L P W Technology Limited

To introduce and embed new knowledge in advanced powder processing techniques enabling more efficient use of materials for Additive Manufacturing (AM) and the development of purpose-designed new alloys.